Comparison and benchmarking of quantum hardware with their performance on near-term quantum algorithms for post-quantum cryptanalysis

Comparison and benchmarking of quantum hardware with their performance on near-term quantum algorithms for post-quantum cryptanalysis